4160Tuesdays New Products

We want to use innovative natural fragrance and flavour materials extracted using new technology, to make creative perfume products. Cosmetics standard safety data for these materials are not yet available and we need to know how they will affect the composition of our products, for EU compliance. We already know from our product development that they help us to make great products.
We are seeking the expertise of cosmetic chemists and fragrance formulators, and access to complex technology to help us do this. They will analyse our new fragrance formulas and make sure that our exciting new products comply with EU regulations, so that we can make them available to our UK and international customers.